Rescued Carbon Fibre for use in the Automotive Industry

The project will investigate the upscaling of low cost recycled carbon fibre bur surface treatment. The end

objective is to improve the interaction of various resin systems with the recycled carbon fibre in order to

improve the overall composite strength and modulus. This will deliver a low cost, low weight but high strength

material which is ideal for use in the mass automotive market.